Clean, Efficient, Off-Grid EV Charging Station

This SME led technical feasibility project seeks to demonstrate the IPG power system; a grid-autonomous EV charging solution, capable of providing all charging modes, independent of grid restrictions at a competitive cost with ground breaking air quality and emission profile, producing zero NOx, SOx, CO, and particulate matter, with a dramatic reduction in CO2 emissions. IPG’s power unit offers up to 51% electrical efficiency that can be deployed in required modules of 100 kW+, whereby 4 x 100kW modules per 20ft shipping container, that delivers powerplant efficiencies in a low-cost, ultra-low emissions, and scalable turnkey-package with the ability to operate on multi-fuels both gaseous and liquid. The IPG power system reduces CO2 emissions by up to 57%, as well as reducing fuel costs by up to 76% (when on natural gas) compared to diesel generators and gas engines, due to the system high efficiency and innovative use of IPG's flameless combustor that is achieved through utilisation of the turbine exhaust and high heat transfer effectiveness through the IPG regenerator unit. This technology, if deployed across the Highways England network, would both alleviate the grid stress in high usage areas and enable remote locations to facilitate electric vehicle charging, that previously were inaccessible for grid-connected charging units. This could potentially offer the Highways England a solution to facilitate the increasing adoption to electric vehicles. Most critically, this enables Highways England to offer a solution to EV charging that meets the growing demand for electric vehicles in all locations, that offers a vast reduction in emissions, improving air quality for its users.